ICF: Large sample light sheet microscope in the MRC-MDU-Imaging Core facility to serve the Cambridge Biomedical Research community

Recent advances in tissue clearing and imaging technology enable the detection of complex 3D structures at sub-cellular resolution in tissues. A new generation of large sample light sheet microscopes now allows imaging and analysis in large cleared specimens, such as whole mouse brains or even whole mice. This is expected to lead to major breakthroughs in the understanding of complex neuronal circuits, such as those underlying feeding behaviour and how these innervate and control peripheral target tissues. For example, identifying which neurons underlie satiating and nauseating effects of the now established glucagon-like peptide-1 receptor agonists will guide development of the emerging next generation anti-obesity drugs. In addition to the technology’s opportunities for central nervous focussed research, the microscope will also allow monitoring of whole body and organ changes in tumour bearing mice and monitoring the complex 3D rearrangements during development in embryos and fetuses.
Current available microscopes at the Biomedical Campus at the Addenbrooke’s site in Cambridge are not able to penetrate and resolve structures as large as or larger than an adult mouse brain, restricting researchers, with interests in tissue development, cancer biology, metabolism and body weight control, to the analysis of sliced tissue which inevitably results in information loss, and is more cumbersome and slower than the capture of whole cleared 3D structures. The University Clinical School’s internal competitive tendering process continues to identify a large sample light sheet microscope as an essential piece of equipment needed for progress in these research areas, and the MRC-MDU Tissue and Cell Imaging Core in the Institute of Metabolic Science was chosen to lead this application. The application is co-lead by Professor Frank Reimann (Scientific Director of the IMS/MRC-MDU-TCI core) and Doctor Christopher Smith (Facility Manager of the core). If successful, the microscope will be housed and managed by the existing Core and will be available to all researchers across the Cambridge Biomedical Campus. We led a similar application in round 3, which was deemed fundable by the panel but only made it to the reserve list (final funding decision pending). As before, our application is supported by a range of different Institutes, Departments and Units such as the Cambridge Stem Cell Institute, the Cancer Research UK Cambridge Institute, the Dementia Research Institute, and the Department of Clinical Neurosciences, all based at the Biomedical Campus; in addition we now have support from industrial partners (AstraZeneca and Abcam) based on the Cambridge Biomedical Campus. Many of the co-applicants/partners already have established links with our Core, using other services provided and we expect that the new opportunities provided by a large sample light sheet microscope will foster new collaborations between scientists working in different areas of biomedical research, whether within the Clinical School, the wider University of Cambridge or with industrial collaborators.